Targeting AP-1 and DLX Transcription factors in paediatric gliomas

Revolver Tx is developing novel peptide-based inhibitors of transcription factors, which were previously thought to be intractable drug targets, yet are critical to the proliferation of cancer cells. Our project is focused on identifying functional inhibitors capable of removing transcription factors from DNA, optimising these and conducting preclinical efficacy and toxicity studies ready for clinical trials. Consequently, Revolver is focused on drugging previously "undruggable" transcription factors. Our initial therapeutic focus in on cancer.

This proposal is focused on screening transcription factors strongly associated with childhood brain cancers termed gliomas. We are collaborating with Professor Chris Jones, Professor of Childhood Brain Tumour biology at the Institute of Cancer Research. Professor Jones has identified two key sets of transcription factors, AP-1 and DLX 1-6, which are strongly implicated in two types of glioma: (i) Diffuse midline glioma, H3K27-altered (DMG-H3K27); and (ii) Diffuse hemispheric glioma, H3G34-mutant. There are no current treatments for these gliomas which are almost invariably fatal.

Revolver already has lead peptides targeting the first transcription factor, AP-1, which can immediately progress into preclinical testing in patient samples of DMG-H3K27 held by ICR. For the DLX 1-6 targets we will build peptide libraries and screen these using Revolver's platform technology to identify peptide inhibitors. These will then be tested in patient samples of DHG-H3G34 by ICR. Only the most promising peptides against AP-1 and/or DLX 1-6 targets will be tested in vivo models. The output of the project will be two-fold (i) potential new peptide drugs for the treatment of two currently untreatable childhood cancers and (ii) a validated platform technology within Revolver Therapeutics. These can both be leveraged to secure further investment to develop the compounds for the benefit of cancer patients. Whilst these cancers are small markets we are already in discussion with new investors for the further funding of these programmes if we secure initial data.